RACEBIKE SWINGARM AS FIRST LICENSING APPLICATION OF NEW MATERIAL

A technology that has been developed for initial application to Caterham Sportscars and for Energy Efficient Motor Sport is being applied for the first time in manufacturing vehicle chassis components. The TSB support has enabled Axon to partner with an Asian motorcycle company to make carbon fibre components under license from the UK company. These components weight half the weight of steel equivalents and are part of a global trend to reduce vehicle mass to reduce CO2 emissions. This project will open up a wide market for Axon to design, manufacture or license vehicle components to Axon's customers around the world.